Aston University and Effect Photonics Limited KTP 21_22 R5

To develop improved manufacturing and quality protocols for Photonic Integrated Circuits (PICs) using machine learning techniques to improve productivity, increase yield and reduce costs, and to improve the design process for future more complex systems.